Impact of perturbations of the dairy cow mammary gland on its microbiome

Mastitis is the inflammation of the mammary gland and udder tissue. It is one of the most common diseases affecting dairy cows and its incidence has a significant economic impact on the dairy industry though the loss of productivity, loss of milk/cattle, treatment and veterinary costs.
Mastitis is a complex disease which can be caused by multiple bacterial species. Understanding the bacterial community present in diseased and healthy udders, and understanding how the dynamic of the microbiome changes in sub-/clinical infection, in healthy udders, during the milking and drying period can help identity species which dominate in infection and commensal strains which may help protect against disease.
We will use statistical analysis to determine whether specific bacteria or combinations of bacteria help protect against mastitis, how management and control with the antimicrobial product and teat sealant affect the microbiome.

This work aims to contribute new ideas to further develop mastitis management and control strategies which ensure good cow health and improved quality milk production.